Physics informed deep learning for fusion thermal hydraulics

A significant challenge in magnetic confinement fusion is the high heat loading of the plasma-facing
components. High energy neutrons bombard these components, creating a non-uniform volumetric heat
loading which must be transferred to prevent thermal damage. While numerical simulation offers an
attractive route forward for the design of these components, its high cost, breadth and high
dimensionality limits efficacy in design space exploration.
In this project, the potential of physics aware deep learning surrogate models as candidates for full fluid
flow PDE modelling will be investigated. Our motivation is efficient exploration of parameter space for
fusion thermal hydraulics. Physics informed neural network (PINN) techniques have already shown
significant promise in isothermal flows without magnetohydrodynamic (MHD) effects but need further
developing to account for fusion relevant conditions. PINNs will be used for broad and rapid parameter
space exploration while selected high-order Computational Fluid dynamics (CFD) studies (generated as
part of this PhD) will be used in training and testing of the model.
This work will focus on turbulent buoyant MHD, with conjugate heat transfer and inhomogeneous
volumetric heating. The cases studies are a heated cavity and serpentine passage configuration, both
being central to blanket / divertor design in fusion. This will provide a vital understanding of the complex
flow physics present in the plasma-facing components and is expected to lead to improved designs in
future fusion plants.

Potential impact
Identifying a sustainable energy supply is one of the biggest challenges facing humanity. Fusion energy has great potential to make a major contribution to the baseload supply - it produces no greenhouse gases, has abundant fuel and limited waste. Furthermore, the UK is amongst the world leaders in the endeavour to commercialise fusion, with a rapidly growing fusion technology and physics programme undertaken at UKAEA within the Culham Centre for Fusion Energy (CCFE). With the construction of ITER - the 15Bn Euro international fusion energy research facility - expected to be completed in the middle of the 2020's, we are taking a huge step towards fusion power. ITER is designed to address all the science and many of the technology issues required to inform the design of the first demonstration reactors, called DEMO. It is also providing a vehicle to upskill industry through the multi-million pound high-tech contracts it places, including in the UK.
ITER embodies the magnetic confinement approach to fusion (MCF). An alternative approach is inertial fusion energy (IFE), where small pellets of fuel are compressed and heated to fusion conditions by an intense driver, typically high-power lasers. While ignition was anticipated on the world's most advanced laser fusion facility, NIF (US), it did not happen; the research effort is now focused on understanding why not and the consequences for IFE, as well as alternative IFE schemes to that employed on NIF.

Our CDT is designed to ensure that the UK is well positioned to exploit ITER and next generation laser facilities to maximise their benefit to the UK and indeed international fusion effort. There are a number of beneficiaries to our training programme: (1) CCFE and the national fusion programme will benefit by employing our trained students who will be well- equipped to play leading roles in the international exploitation of ITER and DEMO design; (2) industry will be able to recruit our students, providing companies with fusion experience as part of the evolution necessary to prepare to build the first demonstration power plants; (3) Government will benefit from a cadre of fusion experts to advise on its role in the international fusion programme, as well as to deliver that programme; (4) the UK requires laser plasma physicists to understand why NIF has not achieved ignition and identify a pathway to inertial fusion energy.

As well as these core fusion impacts, there are impacts in related disciplines. (1) Some of our students will be trained in low temperature plasmas, which also have technological applications in a wide range of sectors including advanced manufacturing and spacecraft/satellite propulsion; (2) our training in materials science has close synergies with the advances in the fission programme and so has impacts there; (3) AWE require expertise in materials science and high energy density plasma physics as part of the national security and non-proliferation strategy; (4) the students we train in socio-economic aspects of fusion will be in a position to help guide policy across a range of areas that fusion science and technology touches; (5) those students involved in inertial fusion will be equipped to advance basic science understanding across a range of applications involving extreme states of matter, such as laboratory astrophysics and equations of state at extreme pressures, positioning the UK to win time on the emerging next generation of international laser facilities; (6) our training in advanced instrumentation and control impacts many sectors in industry as well as academia (eg astrophysics); (7) finally, high performance computing underpins much of our plasma and materials science, and our students' skills in advanced software are valued by many companies in sectors such as nuclear, fluid dynamics and finance.